SpaceCot project

Oxford Space Structures (OSS) is applying space technology from the European Space Agency (ESA) to create a baby travel cot that is far lighter, stronger and faster to deploy than current market offers.
Existing travel cots are bulky; typically weigh over 11kg and need a car to transport, and take several minutes to set up. OSS’s award-winning “SpaceCot” concept uses the mechanism employed to unfurl ESA satellites to create the world’s most portable travel cot. The prototype weighs only 3.5kg and takes less than 15 seconds to erect or collapse using only one hand. Once erected it is highly stable and appears more robust than any existing model. ESA’s original deployment patents, licensed by OSS, have been refined by staff employed by the Department for Engineering at Oxford University.